Gavin Bryars in Conversation

The project will be conducted primarily through a series of conversations with the distinguished English composer Gavin Bryars. l plan to interview Professor Bryars on a number of occasions over the period of nine months or so, to transcribe and edit our conversations, and, with the addition of supplementary background material that I shall also research, to prepare for publication a monograph provisionally entitled "Gavin Bryars in Conversation'. Surprisingly, given Bryars's high international standing, this will constitute the first monograph on his work. The aim of the research will be to achieve new knowledge and understanding not only of Bryars's own work, but also of the growth and development of British experimental music since the mid-1960s and of his role within it.